PixelPin

PixelPin reduces the risk of passwords breaches by providing a secure authentication service that uses pictures as the authentication mechanism. Users pick 4 passpoints on a picture, and that becomes their method of authentication. PixelPin works on any device and gives the user a single sign on. This project will investigate and then implement the FIDO specifications into the PixelPin service, allowing PixelPin to be a software token in the FIDO list of authenticators.